Thermal Retrofittng for Built Heritage in Scotland: Managing Change, Negotiating Values, Overcoming Barriers

Built heritage can contribute to significant energy and carbon emission savings, through
repair, reuse, and retrofitting. Consequently, thermal retrofitting has been advocated in
recent strategies and guidance. Heritage organisations are working to address barriers
relating to upfront costs, lack of awareness, and technical skills and knowledge.
However, there is still relatively poor understanding of how perceptions of authenticity
and conflicting values inform retrofitting decisions. Through an action research approach
developed in collaboration with HES and community stakeholders, this project will
identify strategies for making thermal retrofitting a viable conservation practice that
contributes to heritage values, sustainability, and climate change mitigation.